Predicting the effects of warming: from individual physiology to emergent ecosystem function

Understanding how the physiology of individuals constrain ecosystem dynamics is of fundamental importance to predicting the effects of climate change on global biogeochemical cycles. My recent research demonstrates that rates of respiration accelerate at a faster pace than growth rates following acute increases in temperature. A direct, but unexplored consequence of this phenomenon is that the cost of growth increases with temperature, leading to the prediction that warmer environments should be characterised by less efficient energy transfer through food chains with less biomass at higher trophic levels. Here I propose to investigate this novel prediction with a research programme that involves the development and integration of metabolic, food web, and evolutionary theories with a series of experimental and field tests linking individual physiology to ecosystem and food web structure. Importantly, this is the first time in which short- (physiological) and long-term adaptation responses to warming will be measured for multiple interacting species comprising different trophic levels in order to predict and test emergent patterns at the ecosystem scale. This programme thus aims at delivering a predictive framework to help forecast how the functioning and dynamics of aquatic ecosystems will play out as the climate warms. Developing such an understanding is of both fundamental and practical importance. Fundamentally, this framework holds promise to reconcile the multiple mechanisms invoked to explain the effects of warming on ecosystem functioning, by teasing out the effects directly caused by energetic constraints. In practical terms, for example, such an understanding would also directly help improve ecosystem management under different climate change scenarios at regional scales by predicting changes in size distribution and ecosystem biomass composition.

Potential impact
Industry: The proposed research aims to resolve the direct effects of warming on ecosystem structure that are a direct result of individual physiology. For example, the results generated in the proposal will uncover the scientific basis behind optimum climate for efficient growth for a wide array of aquatic organisms, from phytoplankton to fish. This knowledge could be readily extended and applied to the aquaculture industry in the UK if increasing efficiency of energy transfer in biomass production becomes a main goal. It would be in fact precisely in line with the goals and direction of Seafish UK which aims to promote efficiency across the national seafood industry. To engage with this sector, I will work closely with the Sustainable Aquaculture Futures Centre which is co-directed by the University of Exeter and Cefas, and Exeter's Innovation, Impact and Business knowledge exchange team (focused on aquaculture) to establish partnerships nationally and internationally. I will produce outcome reports and lay summary in multiple languages (e.g. English, Portuguese, and Spanish) by capitalizing on my recent experience interviewing for radio shows (e.g. USA's NPR) and internationally-recognised newspapers (e.g. The Washington Post). I aim to use a combination of infographics with lay language to explain how my results could enhance efficiency of aquaculture practices. Reports will be made available through my research website (www.diegobarneche.com) and social media (e.g. Twitter).

Climate Change Community: The plan is to attract enough attention from the climate-change research community in order to foster new collaborations and promote improved forecasts of changes in the global carbon cycle that are directly attributable to global warming. My programme will be directly integrated within the very fabric of work carried out by many UK institutions and will therefore impact directly on national and international climate change policy development. I aim to showcase my results at annual meetings between the University of Exeter and the Plymouth Marine Laboratory. These existing connections will allow me to promote a workshop with stakeholders, the PML, Cefas and Met Office teams. Ultimately, the project outcomes could help refine the European Regional Seas Ecosystem Model (ERSEM) by integrating thermal acclimation of metabolic traits and ecosystem ecology into marine ecosystem models. The mathematical and statistical methods to be employed will address the key issue of uncertainty in the description of ecological and evolutionary dynamics, which will improve the level of confidence with which models used in the latest IPCC report (e.g. CMIP5) can cast predictions about climate change impacts. Thus, my research programme will keep the UK at the forefront of world-leading Earth System Model development and will extend and consolidate decades of work that has received millions of pounds of national and international funding, providing excellent value for money for NERC.

General Public: I aim to raise the public's awareness to climate change science, its impacts and potential remediation strategies through educational programs. The Environment and Sustainability Institute (ESI) on the Penryn campus hosts regular events with a local network of 8 secondary schools. I aim to host together with my future students two workshops devoted to explaining the relevance of climate change to the students from the local partner schools. We will provide overviews of the basic science behind climate change, and our research through easy-to-understand graphical summaries made in partnership with the local community of artists in the region through the ESI's creative exchange programme. I also aim to write a series of articles to scientific outreach-focused magazines in the UK (e.g. NewScientist) and internationally (e.g. Scientific American, Australasian Science).